Monitoring and Analytics to Improve Services (MANTIS)

Hand operated community water pumps in rural areas of the Global South fail and can remain out of

service for significant periods of time causing hardship for local communities. This represents a wasted

investment in improved water supply by the organisations funding the systems. Pump operability is

monitored sporadically, if at all, dependent on the type of business model employed by owners.

Centralised, low cost, reliable visibility of pump operability for pump owners will enable prioritised and

efficient maintenance schedules and will result in more reliable water supply. MANTIS (Monitoring &

ANalytics To Improve Service) is a low-cost, low-power, easy-to-install remote monitoring unit that

records the use of hand pumps. It processes and relays operational information to an on-line platform. The

system uses state of the art visualisation and gives early indication of failure and the nature of failure. The

simplicity of MANTIS keeps operating costs and energy use to a minimum. Engagement with the potential

users will enhance product development and define the route to market for this UK invention.